Quantum networking of trapped-ion qubits

Demonstrate simple quantum algorithms across an elementary two-node quantum network. The key research questions are: whether entanglement can be obtained with sufficiently high fidelity across a quantum network for quantum information processing applications; whether entanglement can be purified across such a network; whether protocols such as "blind quantum computing" can be demonstrated. The student will use the UK's first quantum network apparatus to address these research questions, and build up new quantum engineering techniques such as dual-species quantum logic to enable the research.

Research areas:
Quantum technology / ICT / atomic physics